Revealing pension members' ESG preferences using conversational AI

The primary goal of this research project is to develop a comprehensive, data-driven system to improve awareness of Environmental, Social, and Governance (ESG) preferences among pension fund members (members). The project aims to empower pension managers with advanced tools and insights to align investment strategies with the unique ESG priorities of their clients, thereby fostering responsible and sustainable investment practices.

Investor preferences, including ESG priorities, should drive product selection or pension manager's recommendations. Quantifying preferences becomes even harder when attempted at scale -- such as a pension fund might need. This research will seek to elicit members' preferences and understand how that interacts with the financial returns they want to achieve.

Off the back of this industrial research we aim to build prototype solutions that will allow members to easily express their ESG preferences for investment opportunities. Our solution will need to work at scale, be engaging and ensure it is not arduous for the beneficiary.

We will do this by prompting the beneficiary through a combination of open and closed questions and then mapping the answers to known metrics. Although we will start with the simplest forms (surveys) given existing research we expect open-ended methods (e.g. conversational AI) to be more effective at scale as they will be like a natural conversation. This research project aims to influence ESG awareness systems that empowers pension managers to make informed investment decisions aligned with the unique ESG preferences of their members while balancing these preferences against their financial goals. The project intends to contribute to the broader goal of fostering sustainable and responsible investment practices in the financial industry.